Exploring the impact of trauma informed schooling on students in UK secondary schools

This thesis will investigate impacts of trauma informed schooling (TIS) on students in UK secondary schools between 11-16 years old, whilst also examining a child's academic
and emotional progression because of TIS and exploring potential influencing factors. The aims of this study and literature informing the purpose behind this proposal are:
Aims
To assess the efficacy of current TIS practices on student progress across 3 key areas: academic progression, behaviour and SEMH (Social, Emotional, Mental Health) needs.
To explore current TIS practices and outcomes in UK secondary schools - e.g. what TIS framework/model was the most common catalyst for progression?
To investigate whether current TIS approaches better support the inclusion of students with additional needs due to trauma within UK secondary settings.
Is the likelihood for positive change in students impacted by factors such as higher ACE scores (the number of Adverse Childhood Experiences the child has endured)?
Literature Review
The emergence of TIS models in the early 21st century followed research linking trauma and its effect on academic progression and mental health (Ferdicova, 2021). A trauma
informed school provides support to students who are trauma experienced and whose behaviour is preventing them for accessing learning (TISUK, 2015). TIS aims to build
effective communication skills and emotional resilience amongst students in a safe environment (TISUK, 2015). TIS is a relatively new approach to education and the majority
of research in this field utilised education systems overseas. According to TISUK (2015), over 5000 education settings nationwide have been TIS trained since 2015, yet a notable gap
in the literature is the lack of investigation and production of results of the impact that TIS has on adolescents' academic progress, behaviour and SEMH needs. This knowledge is
imperative to furthering this field of research (TISUK, 2015).
Cohen and Barron (2021) completed a comprehensive review of literature with similar aims, exploring efficacy of TIS in American high schools. The researchers struggled
to gain accurate results due to small participant groups, only exploring teacher's perspectives instead of students, and a lack of variation in participants' backgrounds. The findings
specified further empirical research with clear research methods is necessary.
The aftermath of trauma will inevitably impact a child's education (TISUK, 2015). A survey conducted by Public Health Network Cymru, revealed 50% of adults across England
and Wales have experienced an ACE (Hawthorne, 2021). Lewer et al. (2020) found ACE scores were higher in deprived and culturally diverse areas, hence the importance for
variation in participant backgrounds. As suggested by Downey & Crummy (2021), without early intervention e.g. from schools, the child's difficulties will likely impact progression
rates and follow them into adulthood.
Trauma is a spectrum, manifesting differently dependent on the individual (Tishelman & Geffner, 2011). For example, child A may be anxious/withdrawn following disrupted
schooling due to the global pandemic. Whereas child B may be angry and argumentative following several school exclusions and subsequent lack of security. Importantly, Tobin et al.
(2016), stated that although the behavioural responses may present differently, the root cause of both is trauma. This implies further research is required into trauma manifestation in the classroom and the inclusion of student participants to gain clearer understanding of TIS impacts.